Whole food approaches to enhance exercise recovery, muscle strength and functional performance in older adults

Whole food approaches to enhance exercise recovery, muscle strength and functional performance in older adults